IONA Drone Delivery Initiative

The IONA Drone Delivery Initiative aligns precisely with the Transport Decarbonisation Demonstrators competition's scope by offering an innovative solution to reduce transport carbon emissions in rural areas. Our project leverages drone technology to tackle the specific challenge of inefficient and carbon-intensive medical supply deliveries in remote regions.

By transitioning from traditional delivery vans to our energy-efficient drones, we directly address the need for sustainable transport solutions in local areas. This project fosters collaboration between a technology innovator (IONA) and Local Authorities (Argyll & Bute and Milton Keynes councils), demonstrating a scalable, impactful approach that resonates with the competition's aim to support innovative R&D solutions for transport decarbonisation in local communities.